Reinvigorating Process Analytical Technology Using Virus Lasers

The success of the first four-year phase of my FLF has resulted in a spin-out, Roxijen, which will pioneer the technologies that our research group has been developing within a business setting. My FLF will be critical for facilitating my career move across the academic/business boundary.
Roxijen's mission is to make biopharmaceuticals as safe as possible for patients. To do this, we will deploy our cutting-edge bioanalytical technologies, including the virus laser and time-resolved intrinsic-fluorescence lifetime extraction (TRIFLE), to address some of the most difficult and novel challenges faced by the biopharmaceutical industry. The proposed programme is ambitious and adventurous, and reflects the changing business requirements and market opportunities since I submitted my original proposal.
The three work packages in this application build upon the success of the past four years, carrying on their momentum in a direction that will have greatest economic and societal benefit.
WP1 incorporates a new technology, TRIFLE, into the fellowship which was described in the original application as an "on-line flow detector". TRIFLE is a process-analytical technology which is uniquely capable of detecting impurities during the manufacturing process. The goal of this WP is to detect impurities in biopharmaceuticals that have and have not obtained regulatory approval, and to demonstrate that TRIFLE could be used to improve the purity of those products. Achieving this would open a pathway to improving the quality of biopharmaceuticals that had failed to obtain regulatory approval on their first attempt, making them active drug candidates again. This would have far-reaching benefits for patients who would gain access to many more, safer biopharmaceuticals.
WP2 is the culmination of all six original research and innovation work packages. We will develop a novel analytical platform for detection of viral vectors using the virus-laser technology for applications including biomanufacturing and diagnostics for personalised medicine. Additionally, we will leverage the work flows we developed to structurally engineer the virus-lasing detection probes to enhance the analytical platform.
WP3 builds on my success in engaging stakeholders from industry. The goal of WP3 is to connect with key people at the major biopharmaceutical companies to raise awareness of the work that we are doing, and to forge new collaborations. In the first instance, we would seek to agree material transfer agreements that would allow us to test their products in WPs 1 and 2.